OpenAI API Lesson content generator with localised careers signposting

The vision for Developing Experts came when its CEO and Founder, Sarah Mintey, then a Head Teacher, discovered that there were 10 qualified candidates for every hairdressing vacancy, yet for every level 2 engineering post there wasn't a single local young person with the qualifications needed to access the opportunity. Developing Experts was created to bridge this disconnect between what was being taught in the classroom and the needs of businesses, the local economy, and government priorities through an interconnected approach.

Developing Experts is now a leading provider of learning-careers technologies. The platform is used by 7000+ schools and 1 million pupils to stimulate excitement in STEM, inform positive career choices, and to strategically build a diverse, inclusive, long-term STEM talent pipeline, which responds to government and industry challenges, e.g., the transition to a green hydrogen economy.

The current Developing Experts platform contains more than 1000 science lessons and a careers library, and is building a diverse community to connect talent to their future employers.

This project will develop game-changing new AI and predictive analytic functionalities to support:

\* **Pupils:** in identifying potential career pathways and placement opportunities, enabling them to build awareness and increase confidence in making informed decisions about their education, training and career choices, devoid of stereotypes and biases, driving their future with purpose.

\* **Teachers:** in enabling automated AI lesson generation, with high-quality learning materials linked to the curriculum and to the skills that are and will be needed within rapidly evolving workplaces.

\* **Industry:** with forecasting tools to enable prediction of future workforce challenges and opportunities and to build brand awareness with the workforce of the future.

\* **Government:** with forecasting tools to support the UK and local-level policy making around education, skills and workforce development.

The project delivers a prototype which will be trialled in Suffolk.